Genetic dissection of immunity and inflammation in a model of Crohn's colitis.

Crohn‘s disease causes abdominal pain, diarrhoea, bleeding, weight loss and under-nutrition. Patients require long-term medication and many need surgery. Understanding disease mechanisms is vital for therapeutic advances. What is not fundamentally understood is why some people are more susceptible than others to chronic intestinal inflammation. However, there is a strong genetic component.

I will induce colonic inflammation in two mouse strains using Trichuris muris, a nematode infection. These strains have polarised outcomes. One (AKR) develops chronic colonic inflammation, the other (BALB/c) only transient inflammation then rapid resolution. We have identified five chromosomal regions associated with these responses. Interestingly, these mouse gene clusters correspond to human gene clusters known to be important in Crohn‘s.

I will identify more precisely the genes differing between strains, in order to discover which contribute to the different inflammatory outcomes. I will analyse tissue responses in susceptible mice with chronic inflammation, comparing this to resistant mice making a full recovery. I will drill down to the specific genetic differences between the 2 strains, and begin to translate my findings into human disease, using colonic tissue and DNA.

Since these mechanisms are unlikely to be organ-specific my research may have broader relevance for inflammation outside the gut.

Technical abstract
Trichuris muris colitis represents an advanced and tractable murine model for understanding the pathobiological mechanisms of chronic colitis. The key facet of the model is that despite identical injury some inbred mouse strains develop chronic colitis whilst others recover, quickly and fully. A recently completed Quantitative Trait Locus (QTL) study, performed by crossbreeding a resistant with a susceptible strain, identified five chromosomal loci linked to chronic colitis. Pivotally, these QTL‘s demonstrate significant orthology to human chromosomal loci linked to Crohn‘s disease.

Aims:
To characterise the functional genetic differences between mouse strains susceptible or resistant to developing chronic colonic inflammation and begin to translate my findings into clinical studies.

Objectives:
To analyse differential gene expression by comparing tissue from susceptible and resistant T.muris infected mice.
To take a Bioinformatics approach to profile expression patterns and thereby identify pathways of functionally important and mechanistically connected genes. This is in order to identify the leading candidates for determining outcome.
To further prioritise and enhance differentially expressed genes, by cross-referencing my new expression data to our existing QTL data.
To identify strain-specific genetic sequence polymorphisms in differentially expressed QTL genes.
To begin to translate this knowledge into studies of human chronic colitis.

Methodology:
Mouse: Susceptible (AKR) and resistant (BALBc) strains will be infected with T.muris. Naïve animals will be compared to early infected and chronically inflamed/resolved time-points. Immune responses, colonic histology and worm count, will be assessed. Colonic and mesenteric lymph node mRNA will undergo Affymetrix expression analysis. A bioinformatics approach will then identify both functionally (eg immunological pathways) and positionally associated genes. Genomic DNA sequencing will identify candidate gene polymorphisms differing between strains.
Human: Colonic biopsies from healthy controls and Crohn‘s patients (affected and unaffected bowel) are currently being harvested. Emergent murine candidate genes will be studied at mRNA, protein and tissue levels. A DNA sample from 800 local IBD patients and >2000 healthy controls has already been banked for necessary human genetic studies.

Scientific/Medical Opportunities:
The polarised difference in outcome between the 2 inbred mice strains presents a new paradigm for identifying biological factors which permit or prevent chronic colonic inflammation developing. Furthermore, susceptible mice are prone to other inflammatory disorders so my discoveries may have significance beyond the colon. Greater knowledge of disease pathogenesis and of intrinsic mechanisms leading to early resolution of inflammation will ultimately help to develop new therapies.